Quantum Hamiltonian Learning as a bridge from ideal physical models to real experiments.

Develop machine learning methods for quantum simulations and technologies, including particle physics (Lagrangian), open system dynamics (Lindblad), molecular dynamics (Hamiltonian), light-matter interactions (Jaynes Cumming model).